Numerical Methods for Stochastic Differential Equations

I am interested in stochastic analysis, an area of mathematics that describes systems which have randomness. One of the classical tools for modelling such random phenomena is the stochastic differential equation (or SDE) driven by Brownian motion. In 1997, Robert Merton and Myron Scholes famously won the Nobel prize in economics for applying SDEs to the pricing of financial derivatives. In addition to mathematical finance, SDEs have seen widespread use within physics, economics and biology.

Just as for ordinary differential equations (ODEs), it is often necessary to numerically approximate the solution of an SDE. However, due to the highly oscillatory and random nature of Brownian motion, there are several challenges one faces when developing numerical methods for SDEs.
The first challenge is that, in order to produce methods with a high order of convergence, one must first estimate certain iterated integrals of Brownian motion and time. The study of such iterated integrals forms a core part of both stochastic numerics and rough path theory. In fact, a rough path is defined as a continuous process together with a collection of iterated integrals that satisfy both analytic and algebraic conditions. By understanding these Brownian integrals (as well as their probability distributions), one can hope to develop novel and effective numerical approximations for solutions of SDEs.
The second challenge is partly due to the random nature of Brownian motion. Since it has independent and normally distributed increments, there is always a small probability that a Brownian motion will experience large and sudden excursions. Furthermore, many real-world systems are not time-homogenous and can exhibit a range of behaviours depending on the state of the system. Therefore it is often necessary to vary the time steps used to propagate a numerical solution. From a mathematical viewpoint, the added complication is that a good choice of time step should be finalized after information of the Brownian path is generated. This means that there are very few theoretical results on the convergence of SDE methods that use an "adaptive stepsize". So although adaptive stepsize methods are commonly used for ODEs, the vast majority of SDE methods rely on a fixed stepsize.
The third challenge is simply designing numerical methods that are practical (i.e. numerically efficient and/or stable). One approach is the so-called "log-ODE" method, which is a natural technique for approximating an SDE solution with an ODE solution. A particularly appealing feature of the log-ODE method is that gives one the freedom to choose an appropriate ODE solver for a given (stochastic) problem. On the other hand, the high order versions of the method use derivatives of the SDE vector fields, which can be troublesome for high-dimensional or stiff systems.
In the DPhil thesis, I plan to develop mathematics that helps tackle these three challenges. In order to address the first challenge, I hope to identify and explore the relationships between certain iterated integrals of Brownian motion and time. Due to the pathwise nature of SDE simulation, I believe that rough path theory holds the key to understanding the convergence of adaptive stepsize methods. In addition, I am optimistic that one can develop state-of-the-art numerical discretizations for SDEs through creative applications of the log-ODE method.

This project falls within the EPSRC Mathematical aspects of operational research research area